All Data 4 Green Deal - An Integrated, FAIR Approach for the Common European Data Space

AD4GD’s overall objective is to co-create and shape the European Green Deal Data Space as an open hub for FAIR data and standards-based services that support the key priorities of biodiversity, climate change, and pollution. The focus will be on interoperability concepts that bridge the semantic and technology gaps which currently prevent stakeholders and application domains from multi-disciplinary and multi-scale access to data, and which impede the exploitation of processing services, and processing platforms at different levels including Cloud, HPC and edge computing. This project will enable the combination and integration of data from remote sensing, established Virtual Research Environments and Research Infrastructures, Internet of Things (IoT), socio-economic data, INSPIRE and Citizen Science (CitSci) in an interoperable, scalable and reliable manner. This will facilitate integration by including semantic mappings to different standards and dominant models bridging domain- and data source-specific semantic concepts such as the Essential Variables framework (e.g. the GCOS Essential Climate Variables, the GEOBON Essential Biodiversity Variables), as well as applying machine learning and geospatial user feedback to ensure quality, reliability and trustworthiness of data and transforming spatial scales. The project will make data and services accessible to the EC Knowledge Centres, GEOSS portal, EOSC and other science services as applicable, ensuring the sustainability of the results, and will actively promote data accessibility for community stakeholders and citizen scientists. AD4GD will demonstrate and validate the approach in three pilots whose stakeholders include international organizations, scientists and researchers, citizens, decision makers (e.g. public authorities), and Earth observation (EO) solution developers. The pilots address selected Green Deal priority areas, including cross-domain components: Zero pollution, Biodiversity, and Climate Change.